Can the real-time biofeedback of heart rate variability measures track and help to improve attention levels?

The project focuses on evaluating a new way of using biofeedback of a person's heart rate to track their own attention and relaxation levels and to help train and improve their levels of relaxed focus, sometimes referred to as 'flow' and 'mindfulness'. The hope is that such a solution could be used to help children suffering from attention deficit disorders, but could have applications in much wider areas of use.